Production of natural marine functional ingredients for skin care

This proposal seeks to develop a new, bio-science inspired supply chain for novel, bio-active personal care ingredients that offer performance benefits over marketed products and that can be produced cost-competitively via fermentation of marine microbes. This project will deliver natural, marine derived ingredients that meet consumers’ demands for naturally sourced, scientifically substantiated products whilst minimising potential environmental impact & offers an approach that could reduce the personal care market’s current dependence on petroleum as a source of chemicals and materials. The project will build on existing research conducted by Aquapharm (AQP) focusing on the development of novel antioxidant extracts and compounds isolated from marine microbes and enable its transition from lab to pilot scale. These extracts offer the potential to be developed as second generation functional ingredients for incorporation into personal care products.